TEL Detective - The Exchange Lab Media Transparency and Fraud Management System

TEL Detective will research and develop a prototype system for detecting and preventing
programmatic media fraud, and weeding out the unproductive placement of on-line
advertising.
Internet advertising has now overtaken print advertising in spend and programmatic media,
whereby computer systems automatically buy and place advertisements in electronically
targeted web pages, is the fastest-growing area of advertising. However, there is a growing
concern among leading brands about the risk of misplaced adverts, wastage and deliberate
fraud.
The Exchange Lab (TEL) uses its technology platform to purchase programmatic media from
multiple vendors. As a leader in aggregating multiple DSP information into a single view,
TEL is ideally placed to analyse patterns in the data flows, identify unscrupulous behaviour
and outright fraud. By automating and extending algorithms, applying machine learning for
detecting and removing fraudulent or unsatisfactory sites, and real-time analytics to detect
problems during a campaign, TEL Detective will provide the level of safety and transparency
that brand advertisers demand.
The results of the project will be incorporated into The Exchange Lab’s ‘Proteus’ platform to
offer a new level of anti-fraud and ensured viewability, with services that provide reliable
confidence measures. This will increase a brand’s transparency of the media purchased on
their behalf through open exchanges, help to accelerate the growth of the market, improve the
quality of advertising placement, and improve the exclusion of unscrupulous and fraudulent
media from the ecosystems of all the DSPs connected to the platform.